Improving Front Line Collaborative Responses to Multiple Exclusion Homelessness: Community of Practice Development Programme

We are proposing to develop six 'Communities of Practice' across different locations in England to further develop and implement our research findings on multiple exclusion homelessness. At its most simplistic, a 'Community of Practice' is a group of practitioners who are passionate about a topic and who want to work together in more collegaite ways to improve things for service users and their families. We want to know how 'Communties of Practice' work to help foster better relationships between different professionals and agencies and whether they are effective in achvieving improvements (impacts) in front line service delivery. This is an important area for follow-on activity as successive governments have found it very difficult to implement research/policy which is targted at achvieing more 'joined-up' service delivery.

Potential impact
Because of the potential for improved practices and more joined-up working between different agencies and professionals, the main beneficiaires of this project stand to be homeless people themselves.

For practitioners taking part in the project, the main impacts will be increased confidence in their professional knowledge base, opportunities for more collegiate relationships with their colleagues, and opportunities to influence change potentially leading to increased job satisfaction.

There may be economic benefits for local systems of care with the possibility of cost savings arising from the reducing of duplication in assessment activity and freeing-up practitioner time.

The CoP Development Programme has been carefully designed to leave a lasting legacy in terms of the infra-structure necessary for the advancement of 'Community of Practice' methodology in the field of multiple exclusion homelessness. This includes developing a team of specially trained consultants (who can continue with development and knowledge brokerage activites on a freelance basis once the Programme has ended) and 'tool kits' which can disseminate the learning from the Programme to a wider audience.